Investigation of the response of new Concentrated Solid-solution Alloys to radiation damage

The next generation of nuclear reactors (fission/fusion) will require materials able to withstand more extreme environments. The goal of this project is to investigate a new generation of alloys and their response to these conditions. Using a particle accelerator at the unique MIAMI facility, samples will be bombarded with ions whilst being monitored at the nanoscale in an electron microscope. The alloys in this study are known as CSAs (concentrated solid solution alloys) where the alloying elements are close to equiatomic. This project will aim to gain a fundamental understanding of their response and how varying composition/morphology affects these properties.